Stepping up the game: scale up and international expansion for British AI medical software

I am a CEO of Oxford Heartbeat (OxHB) - mission-driven medical technology startup. I am also an Enterprise Fellow of The Royal Academy of Engineering, a PhD in Biomedical Engineering from University of Oxford, MSc in Computer Science from Humboldt University of Berlin (minor in Business) and was previously Researcher in AI at Sony in Paris. I was named a "founder striving to change the world" by Forbes and recently awarded the BioMedEng Innovation Prize for "imaginative and ground breaking work that led to new technologies supporting medical interventions."

After obtaining a PhD and having witnessed the shortcomings of the status quo in surgery, I founded OxHB to translate my academic research to clinical practice. I am both CEO and CTO of the company, which has developed innovative AI software PreSize Neurovascular allowing surgeons to simulate placement of stent implants within blood vessels so they can more safely and effectively treat cardiovascular diseases, defining a new standard of surgical planning.

We have achieved CE-marking and ISO13485-certification and are now running a UK-wide clinical trial to collect evidence of its impact in clinical practice, funded by the UK Government's prestigious AI in Health and Care Award and NIHR.

The Women In Innovation Award will support our preparations for scale up and internationalisation - the critical next step to grow our business and become global players.The award's non-financial support, i.e., expert advice on scaling up, sales and negotiations skills and building new business models, will contribute to our timely preparation for expansion of our business globally, thus helping OxHB enter a new stage of its journey.

Success of this project would be seeing our efforts, supported by this award, flourishing into commercial engagements, and importantly, benefitting many patients' lives.

Results from our previous projects received numerous awards, including NHS Innovation Award 2017 (HEE), WIRED "Best UK Healthcare Start-up of 2018", and our PreSize technology has been recently featured in The Times (6 September 2021).